Ultrasound and photoacoustics for the study of treatment resistance and response in cancer

Context: We are requesting funds to purchase a multimodal ultrasound and photoacoustic imaging system, the Vevo-F2-LAZR-X, to enable essential in-vivo research towards overcoming cancer treatment resistance and managing treatment more effectively.
Challenge: In the UK, cancer is the second leading cause of death, with projections showing that one in two individuals will face a cancer diagnosis in their lifetime. Despite new anticancer drugs and advances in radiotherapy, some cancers are still associated with dire outcomes, where drugs or radiation are of limited use. Treatment-resistant cancers are often dense with excess collagen cross-linking, stiffened microenvironment and constrict blood vessels. This hinders drug, oxygen, and immune cell delivery to the tumour, reducing the efficacy of cancer treatments. Essential preclinical research at the ICR and Royal Marsden (RM) hospital aims to overcome this challenge with solutions born from understanding of treatment resistance and tumour response to therapy, enabling more effective delivery of drugs and immune cells to tumours and enhanced radiotherapy. To implement these solutions, we urgently need state-of-the-art in-vivo imaging that leverages truly exciting recent advancements in biomarker imaging capability to provide real-time guidance, reliable prognostic information for patient stratification and frequent longitudinal monitoring of response in-vivo with imaging biomarkers that facilitate agile treatment management.
Aims and Objectives: Our primary aim is to empower the ICR's diverse research teams, spanning cancer biology, genomics, immunology, radiobiology, biophysics, drug discovery, and imaging science, with this equipment.
Our initial objectives for this equipment are to:

Implement and share with other research groups innovative imaging tools that support studies that aim to yield greater understanding of cancer biology.
Provide researchers with simultaneous, non-invasive, in-vivo, real-time read-out of imaging biomarkers that inform on the multiple aspects of the complex tumour microenvironment, and how it evolves to support cancer progression and treatment resistance.
Investigate ultrasound-mediated therapies and co-therapies to counteract resistance and enhance treatment efficacy.

Applications and Benefits: The Vevo-F2-LAZR-X integrates extremely high-frequency ultrasound imaging for unprecedented spatial resolution in vivo, in all desired imaging modes including photoacoustics. It provides easy access for real-time guidance of interventional procedures, is portable allowing integration with multiple experiments, and is programmable for implementing novel imaging techniques that we have developed.
Advanced imaging techniques such as ultrasound elastography, microvascular colour Doppler and quantitative ultrasound offer a unique opportunity to characterise the tumour microenvironment, in terms of its vascularisation, microstructure, and biomechanical properties. Photoacoustics widens the scope to image tumour oxygen saturation (which can infer hypoxia), collagen content and structure, gene expression and a wide range of molecular targets (using dyes, nanoparticles and reporter genes).
Co-registered real-time ultrasound and photoacoustics promises to add considerable value to a wide array of in-vivo experiments at ICR and beyond, fostering multidisciplinary research, potentially leading to breakthroughs in cancer treatment and management. This equipment will facilitate the translation of preclinical findings into clinical settings, contributing to the development of new therapeutic strategies. As well as strengthening preclinical research quality, it will make ICR research more time and resource efficient, and reduce the numbers of animals that must be employed. It will facilitate the implementation and dissemination of novel imaging technologies to measures the biomechanical properties of tissue and image collagen directly and help support the growing UK imaging community. Finally, it will provide unique opportunity for users to develop new skills in imaging.